Interactions Between Dynamical Systems and C* Algebras

I am interested in Dynamical Systems, Ergodic Theory, Bifurcation Theory, Chaos Theory, Functional Analysis and systems with symmetry or rigidity. In particular I have experience in research involving dynamical systems with random elements (studying the decay rates of randomly iterated Liverani-Saussol-Vaienti maps) and would therefore also be interested in pursuing research in this area.